The Experimental Study of Particle Interactions at High Energy

The Cambridge High Energy Physics Group focuses its research activities on experiments at high-energy accelerators, currently the Large Hadron Collider and the ATLAS and LHCb experiments at CERN, the neutrino experiment MicroBooNE, and the long-baseline neutrino experiment DUNE at Fermilab, and future collider facilities. The goal is to understand the fundamental particles of nature and their interactions, in particular, to discover physics beyond our current understanding, to understand why the Universe is made only of matter and not antimatter and to reveal the identity of dark matter. This grant will enable the group to fully exploit the physics of the LHC, deliver our commitments to the upgrades of the ATLAS and LHCb experiments, prepare for the future upgrades of ATLAS and LHCb, to consolidate our strong participation in our neutrino programme, and to undertake generic hardware research and development. The opportunities offered by this exciting physics programme will not only drive the forefront of discovery, but also provide substantial impact to local enterprises and on public engagement.

Potential impact
Please see attached Pathways to Impact document.